Harrier: An Android email client for Military users

Military users, including deployed warfighters, MoD officials in Whitehall and Intelligence
such as GCHQ have critical specialized email requirements. Use of Security Labels to
protectively mark messages is key, along with military precedence and other military
information. This is commonly addressed by using Microsoft Outlook with plugins.
Use of mobile devices is expected to increase dramatically in military organizations over the
next five years, with an identified market of over two million users. Android is predicted to
be the most important platform as it offers hardware and vendor flexibility. There are several
active projects to develop secure Android platforms for military use. Existing Android email
clients do not contain the necessary functionality for military use and and this is unlikely to be
provided in mainstream email clients due to its specialism and complexity. This leads to an
opportunity for a specialized military email client on Android estimated to be in the order of
£40m.
Isode is developing Harrier, an innovative high quality Android email client with integrated
features for military users based on open standards. Isode leads standardization work on
military messaging capabilities in modern protocols, supporting features that are currently
provided using older military specific protocols. Harrier will support these features, which
can be used with servers supplied by Isode to military organizations. Harrier proof of concept
work has validated this direction. Isode has extensive experience of military messaging
markets and with messaging protocols and security. These skills and use of Isode’s existing
security and protocol technology give Isode a competitive advantage.
Harrier will generate revenue directly from sales, and indirectly by leading to sales of Isode
servers. Projected Isode sales are £16 million over five years. Isode resellers and partners will
generate sales of at least the same order.